Mediating the first transaction of Biodiversity Impact Credits

Biodiversity Stewardship Credits (BSCs) offer a solution for private sector organisations that must account for biodiversity risk (e.g., per Taskforce on Nature-related Financial Disclosures, European Central Bank Prudential Framework), and provide an auditable mechanism linking best-in-class conservation practitioners with investors seeking conservation outcomes. We envisage that a market for BSCs will stimulate investment from banks, asset managers, corporations, and others to support the regeneration of populations of endangered species in the wild. This project will demonstrate the practical implementation of BSCs by facilitating one or more pilot transactions. This will allow us to identify barriers and ways to overcome them, and support a model for future growth of a BSC market.